The development of a fibre enriched beverage to reduce sugar and stimulate satiation

Our project presents a significant opportunity to the UK soft drink market which generates of billions of pounds in sales and supports over hundred thousand direct and indirect jobs. Our solution involves the introduction of sustainably sourced fibre and other health ingredients to stimulate a feeling of fullness and lower blood sugar levels whilst also reducing the sugar content of the drink. The project combines the capabilities of a leading soft drinks product developer, manufacturer and marketer and a leading university research group in nutritional sciences.

The project aims to achieve a positive impact on health outcomes, the environment and the competitiveness of UK soft drinks industry.